Resolving Biological carbon Export in the Labrador Sea (ReBELS)

The surface ocean is home to billions of microscopic plant-like phytoplankton which produce organic matter in the surface ocean using sunlight and carbon dioxide. When they die, they sink and take this carbon into the deep ocean, where it is stored on timescales of hundreds to thousands of years. This storage helps to keep our climate the way it is today. This process of biological CO2 uptake and storage in the deep ocean is called the 'biological carbon pump' and, in order to understand how our climate will change in the near future, we need to understand what controls this process. Until fairly recently, the biological carbon pump was thought to work almost independently from the mixing processes that occur in the oceans, such as during storms, winter or by meandering ocean currents. However, recent work suggested that these physical processes may be very important for the biological carbon pump, providing a direct pathway for carbon to reach the deep ocean, and can contribute as much carbon to depth as the sinking of dead matter alone. Therefore, we urgently need to understand how the biological and physical processes interact to transport organic matter into the deep ocean.

Two reasons explain this clear oversight: Physical and biological oceanographers often work independently, so that crossdisciplinary processes can get overlooked. In addition, the location where, and times when, these processes have the most dramatic effect on ocean carbon storage are hostile environments to work in, with very high waves and strong winds that make working from ships nearly impossible. ReBELS is an exciting programme that will bring together physical and biological oceanographers to closely work together on the biological carbon pump. To overcome the logistical challenges, ReBELS will take advantage of the recent developments in technology, using state-of-the-art marine autonomous robots that will be able to sample the ocean at times where we cannot do so with ships. Our study site will be the Labrador Sea in the Northwest Atlantic. There, organic carbon stays in the deep ocean much longer than anywhere else in the world (>1000 years). Moreover, the Labrador Sea has been identified as a very important location for the climate, as it is strongly affected by increasing temperatures and melting ice.

Using autonomous technology, we will measure the biological carbon pump over the course of an entire year, and quantify carbon transport and carbon storage through the different biological and physical processes. To do so, we will measure the distribution of organic matter particles throughout the water column and determine whether they are sinking or being transported by ocean mixing. We will then extend our results to the entire Northwest Atlantic using proxies that can be determined on larger scales (for example from satellites). Finally, we will work with modellers to include these important processes when predicting climate in the future.